Polymeric Nanoparticles for Targeted Anti-miRNA Delivery in Pancreatic Cancer

Pancreatic ductal adenocarcinoma (PDAC) is one of the most aggressive cancers, with limited treatment options. This project focuses on developing polymer-based nanoparticles to improve the delivery of anti-miRNA therapies, which can block cancer-promoting microRNAs and potentially slow disease progression.

A library of methacrylate based copolymers were synthesized, systematically varying their composition and structure to optimize their ability to safely and efficiently transport anti-miRNA molecules into PDAC cells. The polymers were evaluated for size, charge, cloud point and buffering capacity to ensure stability in biological environments. The study also investigates their RNA complexation capabilities, biocompatibility which includes toxicity and biocompatibility as well as transfection efficiency and endosomal escape.

By testing these nanoparticles in PDAC cell cultures, this research aims to identify formulations that safely and effectively deliver anti-miRNA, enhancing their therapeutic potential. The findings will contribute to the development of novel RNA-based therapies for pancreatic cancer, improving drug delivery strategies for hard-to-treat tumours.